Angiogenesis & Remodelling post Myocardial Infarction

The aim of this research project to develop a new a mathematical and computational model of the coronary arterial and veno us circulation in the beating heart to include changes that are manifest once circulation has been restored after a heart attack, and to predict the consequent angiogenesis. We will develop a new circulation model for pulsatile flow and pressure that incorporates structured-trees that represent the small coronary arterial and venous vascular beds, in order to quantify the effects of the external pressures on the small vessels due to the contraction of the wall of the beating heart. Wave intensity analysis w ill be used to identify differences in reflected waves post-MI and the model will be validated with laboratory measurements

The flows in the vascular beds, together with data on the stresses and strains from full fluid-structure simulations of the left ventricle, will be used to extend our individual- and force-based model of tiss ue in the myocardium to predict angiogenesis in and around the infarct, accounting for cell-cell, cell-fibre and cell-ECM interactions.